WEAVE: The next generation wide-field spectroscopy facility for the WHT (Cambridge Element: 2017/18)

This is a joint proposal and this section is completed on the Lead (Oxford) Institution application

Potential impact
This is a joint proposal and this section is completed on the Lead Institution application